IRIS 2019 Hardware

Procure, deploy, operate compute and storage hardware as part of ScotGrid for use by IRIS user groups.

Potential impact
This will provide computing resources for use across different areas of STFC science, leveraging expertise and experience from GridPP.